Chip-Scale Quantum Accelerometer for Transport

**Summary:**
Quantomico LTD is developing a **miniature quantum accelerometer**. It measures tiny changes in motion with very high precision. The device is **chip-scale**, **low power**, and designed for **easy integration** into vehicles and infrastructure.

**What it does:**

* Provides **stable, drift-resistant acceleration data**.
* Works alongside existing sensors and GNSS.
* Supports **navigation when GPS is weak or denied** (underwater, underground, urban canyons).
* Enables **non-destructive testing (NDT)** and **condition monitoring** by detecting subtle vibrations and changes.
* Can form part of **early warning systems** for **earthquakes** and ground movement.
* Suitable for **space** and high-reliability platforms due to its compact, robust design.

**Why it matters for transport:**

* **Aviation & drones:** better dead-reckoning, smoother flight control, safer landings.
* **Maritime & subsea:** navigation without GPS, hull and machinery monitoring.
* **Rail:** track and structure health checks, ride quality insights.
* **Road vehicles:** enhanced inertial navigation, ADAS/AV sensor fusion, shock detection.
* **Infrastructure:** bridges, tunnels, and runways monitored **without invasive methods**.

**What is new:** The sensor applies **second-generation quantum technology** to motion sensing. It uses **coherently controlled quantum states** to boost sensitivity and stability in a compact format. No bulky optics. Designed for chip-level manufacturing.